Ruthenium Organometallic Complexes

The chemical fate of ruthenium organometallic complexes in a biological setting is an area of key research interest relevant to medicinal chemistry. This project will look to understand the mechanistic aspects of ruthenium complexes in a biological setting, focussing on two different biological applications.
1) Ru(II) arene complexes have been studied for their activity against cancer in vitro and in vivo. Through the optimisation and incorporation of a fluorinated ligand probe into Ru(II) arene complexes, the locations and modes of binding in a cell will be analysed, through 19F NMR, mass spectrometry an fluorescence microscopy. This information will lead to a more structured and less scattered approached to the design of ruthenium anti-cancer drugs.
2) Ruthenium complexes have well studied catalytic capabilities, for example, the use of Grubbs' catalyst in olefin metathesis. This project will look to introduce specific Ru organometallic catalysts into the active site of engineered enzymes. The key advantage of the enzyme is that it imparts high substrate specificity, and when combined with an organometallic catalyst the artificial metalloenzyme generated can have powerful catalytic properties. For example, Ru(II) arene complexes have shown catalytic activity in the C-H hydroxylation of an aromatic ketone, and these complexes will be attached to cysteine and/or histidine residues of the protease enzyme Subtilisin E.